Business Models for Sustainable Industrial Systems

Research and practice on business model innovations to support industrial sustainability is developing rapidly. However the long-run implications of such innovations are poorly understood and unquantified. There is limited understanding of the behavioural characteristics of manufacturers and consumers needed to support successful innovation for sustainability. Consequently, the sustainability benefits of business model innovations often fall far short of expectations and can be counter-productive. This proposal seeks to advance the study of industrial sustainability by extending the application of agent-based modeling techniques to explore system-level implications of sustainable business models. The research will build an understanding of the impact of business models on the industrial system. It will identify key leverage points which will support industrialists and policymakers in facilitating greater triple-bottom-line sustainability. The project will produce guides for manufacturers and researchers to enable investigation and experimentation with alternative sustainable business model innovations.

Potential impact
The project will contribute to the research areas of industrial sustainability and business models, and deliver the groundwork and a research framework for future academics and industry to build upon. This will strongly complement other EPSRC research centre themes around sustainability, engineering and manufacturing by providing an over-arching framework within which to explore sustainability innovations. The proposed technique of agent-based modeling of sustainable business models will provide a much-needed test-bed to explore the efficacy and long-run implications of new industrial configurations, identify opportunities for intervention to enhance sustainability outcomes, and better anticipate and address potential negative side-effects and the various forms of potential policy resistance. This will be significant for policymakers and industrialists seeking to meet the pressing need for transition to more sustainable and resilient industrial systems to respond to growing economic, environmental, and social challenges. This will have impact at the individual firm level and also at the national level by providing guidance on where to transform behaviour accordingly through appropriate policy intervention and leveraging new business models, investment and technology. Taking a world-lead in this field and stimulating early exploration and adoption of innovative new business model configurations will enhance the UK's industrial position as sustainability increasingly becomes a dominant driver of business resilience and competitive advantage. This will have impact for firms, investors, employees and stimulate overall national economic activity. By assisting in better aligning firms activities with broader system-level needs, it will also have significant positive impact on environmental, energy and resource issues, and contribute towards delivering the broader long-term well-being of society.